Taking photocatalysis for a spin. Magnetic field and isotope effects on the reactivity of semiconductor materials for solar-to-chemical energy convers

This project focuses on advancing semiconductor materials for solar-to-chemical energy conversion, a critical area in the global effort to harness renewable energy. It explores how magnetic fields and microwave radiation can enhance the efficiency of chemical reactions catalysed by semiconductor materials when exposed to sunlight. By studying and manipulating the charge and spin transfer processes within semiconductors, the project seeks to unlock new mechanisms that improve the conversion of solar energy into chemical energy; for instance, producing green hydrogen from water.
The context of this research is rooted in addressing the pressing need for renewable energy solutions to combat climate change and reduce dependence on fossil fuels. As the world transitions toward a more sustainable future, innovations in solar energy capture, storage, and utilisation are essential. Semiconductors, already central to solar technologies, offer vast untapped potential in the realm of solar-to-chemical energy conversion. This project pushes the boundaries of how we can improve their functionality, integrating cutting-edge techniques such as spintronics and microwave-assisted catalysis.

1. To investigate how magnetism and magnetic fields can be used to enhance the catalytic activity of semiconductor materials for solar-driven catalysis.
2. To gain a fundamental understanding of charge and spin dynamics in semiconductors under solar irradiation.
3. To apply these insights to practical energy conversion processes, such as the production of green hydrogen and synthetic fuels.
4. To integrate the findings into sustainable technology development, aiming for scalable applications that contribute to carbon-neutral energy systems.

The outcomes of this research could have far-reaching implications for the development of cleaner, more efficient energy technologies. By enhancing the performance of semiconductor materials, the project will contribute to more effective methods of producing green hydrogen and sustainable fuels - two key technologies for de-fossilising industries like transportation and manufacturing.
In addition to the technological impact, the project's interdisciplinary nature - positioned at the intersection of chemistry, physics, and engineering - will contribute to the training of a new generation of highly skilled researchers. The student will be equipped not only with fundamental scientific knowledge but also with the ability to translate theoretical concepts into practical solutions, thereby bridging the gap between molecular-level research and real-world applications. Furthermore, close collaboration with social and environmental scientists will ensure that the work is carried out with a strong ethical framework, emphasising the societal impact of sustainable energy technologies.
This research has the potential to create value for society by contributing to the global pursuit of a sustainable energy future, addressing both the environmental challenges and the economic opportunities posed by the transition to renewable energy systems.

You will be part of a vibrant, diverse, inclusive, and supportive research community that blooms with intellectual stimulation, supported by state-of-the-art facilities at the new Translational Research Hub within the School of Chemistry's Cardiff Catalysis Institute (Dr. Andrea Folli, Dr. Emma Richards) Cardiff Catalysis Institute - Cardiff University and the Institute of Compound Semiconductors (Dr. Bo Hou) Institute for Compound Semiconductors - Cardiff University TRH forms part of Cardiff University's £600m investment in the University's future and contains state-of-the-art synthetic, preparative and characterisation laboratories; unique reactor and photocatalytic testing facilities; cutting-edge photoelectrochemical facilities; as well as advanced electron paramagnet